Mental Health and Offending: Inter-Generational Relationships and Causality in the Cambridge Study in Delinquent Development

Mental Health and Offending: Inter-Generational Relationships and Causality in the Cambridge Study in Delinquent Development